University of Aberdeen and Motive Offshore Group Limited

To integrate technologies into marine back deck equipment, used in the Oil & Gas and Renewables sectors, to collect and analyse utility data, applying optimisation and data science methodologies to enhance operational safety and efficiency and develop new revenue generating products and services.